RoboCapture. Automated and agile robotic platform for image and 3D scanning data capture in construction

To assess the feasibility and discover the technical needs and market opportunities that arise from utilising an autonomous, stabilised, wheeled robotic device to aid and improve image and 3D data capture for scanning, inspecting and monitoring environments, primarily on building works within the construction industry, with an interest in brownfield (dangerous) land, and with secondary use cases in a number of other industries such as healthcare, agriculture, warehouses, deep mining, security, airports and more. As such, we are exploring robotics to increase resilience for repetitive, dangerous and strenuous tasks.

**Objectives**

* To gain deeper understanding of the technical needs of end users in the construction market.
* To produce demonstration equipment of an innovative new agile wheeled robot that will allow us to engage with end users in real world scenarios.
* To assess the commercial opportunities that we know to exist on a deeper level.

**Main areas of focus**

* To dramatically reduce the costs associated with using robotic solutions for automated inspection tasks.
* To increase the quality, coverage and frequency of captured data.
* To explore in detail how Motion Impossible (MI) can diversify its core technology and expand into new markets.

**How it is innovative?**

MI has been producing robotic solutions for high quality image capture within high end TV/film productions worldwide for over 6 years. The technology MI has developed is directly transferrable to solve similar problems in other markets, and MI has a strategy of market diversification that they wish to action.

This feasibility study will explore the combination of pre-existing MI stabilisation technology and integrate it with a brand new innovation in wheeled omni-directional movement that will provide a cost effective solution for mimicking human like agility and stability in many different operating scenarios.

Whilst wheeled robots and omni-directional solutions exist and are relatively cost effective, they have weaknesses which prevent them being viable for many terrains and situations. Walking robots offer significant improvements in agility, but this comes at a cost prohibitive level that reduces the number of viable market opportunities.

This study will produce a roadmap for a cost-effective solution that fits in the space between current wheeled and walking robots. It will move and stabilise image and 3D data capture devices in a way not currently available.